University of South Wales/Prifysgol De Cymru and Kaleidoscope Project - AKT4 / 2

To develop a referral, assessment, and monitoring pathway for a third-sector ketamine dependence management service, informed by the lived experience of both service users and providers.